Ikando Foundation Ltd

We are a sports charity that seeks to improve the lives of people who are disabled disadvantaged or living with poverty. We would like to create an online registration system that is accessible and enabled for the use of people with all forms of disability.